Impossible Physical models

Physics simulations are commonplace in modern games. From procedural interactions between dynamic objects (water, ropes, collisions, and destruction) to the rules that define generation of virtual worlds. These physics are defined by real-world constants and parameters that reproduce realistic effects, but what if these rules were different? The aim of this project is to explore how authentic simulations of unrealistic physics would create unique and creative game-play opportunities. Successful completion of this project would see a toolkit be created for existing game engines to expand the freedom developers have to control their worlds' physics, and to allow educators to demonstrate topics in physics that would otherwise be inaccessible to recreate.